Reinventing how to buy UK children’s footwear.

The innovation for growth project will be a first-to-market online platform that makes it easier for parents from all social economic backgrounds to buy good quality children's footwear brand sourced from Europe and recycle them at the end of their use.